PROOF: Performance Ready Outdoor-grade Optimised Fibres

Hemp composites offer a sustainable alternative to glass fibre, absorbing carbon during growth rather than emitting it during production, but moisture sensitivity has confined them to indoor-only use. This locks out massive markets: lightweight boat components, weather-resistant building facades, and automotive parts exposed to the elements.

SM8RT is changing that. We're the UK's only supplier of technical-grade hemp textiles for high-performance composites, and we're now testing bio-friendly waterproofing treatments that could finally unlock outdoor applications. Think carbon-negative materials that can actually survive British weather.

The eight-week study validates whether waterproofed hemp composites can match the durability of traditional materials whilst maintaining their environmental advantages.

If successful, boat builders, construction firms, and car manufacturers gain access to genuinely sustainable materials that perform in the real world, not just in protected environments. BMW recently announced natural fibre composites for car roofs and exterior parts, cutting production emissions by 40%. We're proving the UK can lead this transition, not follow it.

The impact extends beyond SM8RT. UK hemp farmers gain expanded markets. Manufacturers access proven low-carbon materials meeting incoming Building Regulations and automotive emissions targets. And crucially, we demonstrate that bio-based doesn't mean compromise: it means carbon-negative performance ready for the toughest applications.

This isn't about making hemp composites "good enough." It's about making them the obvious choice: lighter, lower-carbon, and now weather-resistant. The feasibility study de-risks the commercialisation pathway, proving UK natural fibre composites can compete globally in applications previously thought impossible for plant-based materials.

British innovation, British manufacturing: ready to take on Europe's established bio-composite suppliers and prove sustainable doesn't mean second-best.